The University of Keele and Magiboards Limited

To develop a series of lean modular visualisation products which will be achieved through the application of lean manufacturing knowledge modelling techniques (elicitation, representation, testing and transfer). Measured KPI's of productivity, capacity, effectiveness and commercial value with result from this methodology.